City, St George's. University of London and The Office of Health Economics KTP 22_23 R5

To develop novel ArtificiaI Intelligence based tools able to increase the probability of positive outcomes from Health Technology Assessments for biopharmaceutical clients.